Bakery Wastage Reduction through AI Modeling

Miel Bakery is a small London shop with a neighbourhood feel, specialising in freshly made pastries and breads. We pride ourselves on producing everything on the premises, using only the finest ingredients. We have a core range of daily products and devote significant time to developing new and seasonal recipes, with a focus on optimising taste, texture, aroma, and the overall customer experience. Our menu includes a range of innovative products such as soft-serve ice cream, Galette des Rois, ice cream croissants, a unique Chai blend and process, seasonal croissants, sourdough and flavoured loaves, waste-busting bread pudding, and almond croissants, amongst others. We also run baking classes, where we teach people all kinds of baking techniques.

Our dedication to innovation and commitment to quality and sustainability make us a highly respected and innovative bakery in London's vibrant food scene.

In this project, we are collaborating with Oxford Cognitive Labs (OCL), specialists in innovative AI business solutions. Together, we are exploring the potential for using AI technology to help us predict sales, forecast how many of each product to make daily and optimise our baking processes.

We will assess the technical feasibility of using historic sales and other data sources to predict future sales. We will also validate the business case for developing and adopting the technology in-house and we will explore the potential market for selling the solution externally (e.g. as an app or software subscription).